Role of cancer cell derived extracellular vesicles in neuron development and connectivity

Childhood cancer survivors experience significant challenges beyond successful treatment. Most commonly they experience on-going, debilitating pain which can lead to anxiety, depression and social withdrawal as well as other profound negative impacts on their lives.Extracellular vesicles (EVs) are lipid-based particles considered multifunctional molecular complexes controlling cell function. The term EV captures different kinds of vesicles, macrovesicles, exosomes and apoptotic bodies. These sub-types are distinguished by their size, origin, content, function and mechanism of release. Highly heterogeneous and complex in their composition, EVs are loaded with a variety of molecular cargos, including nucleic acids, lipids and proteins, both in their surface and lumen. EVs can facilitate/mediate cell-cell communication to modulate homeostatic cell properties, and have also been linked to some neurological pathologies, such as glioblastoma and neurodegenerative disease.
EVs are released from almost all cell types in the body, including cancer cells before, during and after exposure to chemotherapeutic agents. Although there has been increasing understanding of the EV-mediated mechanisms driving cancer development, reports on the role that tumour-derived EVs can have on neuronal processes at key stages of maturation have been largely missing.
EVs in the CNS can target cells in their vicinity and those located at distance from the site of origin via the cerebrospinal fluid and also following passage into the blood stream. EVs secreted from tumour cells support tumour growth and survival as well as acting to modify the tumour microenvironment locally and more distally through the creation of pre-metastatic sites. The application of chemotherapy is known to alter both the rate of EV release as well as the cargo of
biological materials they contain for intercellular communication.
The cargo which EVs contain originates from the cell which produced them. Within the nervous system a large body of evidence points to micro RNAs (miRNA) and small non- coding RNAs (sncRNAs) as an important cargo within EVs. Although there are plentiful studies which investigate the role of EVs in cancer and neurodegenerative disorders there are very few which address their role in neurodevelopment or in pathologies of early life. A thorough review of this area has been performed by Sangani et al (2021) in which the role of EVs in CNS development is reported. Recent work in the FDB lab with cortical primary neurons also demonstrates how EVs can regulate neurodevelopmental processes via snc-RNAs. What is less understood is how EVs play a role in pathological conditions of the nervous system in early life, and how EVs released by tumour cells can impact these processes, both before, during and after chemotherapy.
You will gain a unique skill set spanning bioinformatics, primary and cell-line culture, cancer and neuron cell biology and in vivo neuroscience. The PhD Student will be embedded in labs which have significant external funding from charities and research councils. The supervisory team have significant success in PhD supervision and are dynamic researchers who embed inclusivity into their lab ethos and encourage their students to help shape project direction as part of a research team.